Digitally enable Micro SME field trade businesses

Powered Now Ltd. (Powered) is a rapidly growing UK SME specialising in construction technology. The company was founded by Chris Barling and Benjamin Dyer who are serial entrepreneurs specialising in B2B software applications for SMEs. Micro SMEs in the construction industry are at a significant disadvantage to larger national organisations due to their digital deficit. Large systems cannot be used due to issues of cost, ease of use and suitability; the increasing demand of consumers/homeowners for digital interaction cannot be met by these companies. Powered will develop an innovative system embracing owners, engineers and homeowners enabling all communications to be fully digitised; this includes online appointments, documentation including statutory documents, reminders and notifications.